Multistage Ejectors for Flare Gas Recovery

This project attemptes to prove the feasibility of utilising a multi-stage ejector system for the purposes of improving Flare Gas Recovery. Transvac Systems Ltd. from Alfreton, North Derbyshire in colaboration with the University of Nottingham are working together on the early development of an innovative flare gas recovery system.
Transvac specialises in purposed design ejectors, which use high pressure liquid to entrain, move and compress gases. By designing with a clear objective, the ejectors achieve much better performance.
Flared gas from gas extraction and oil refineries contributes significantly to green house gas levels in the atmosphere and the amount flared each year represents 30% of the entire EU consumption of natural gas. By recovering the natural gas, instead of burning it, the availabilty will be improved driving its price down. If this project is successful it will allow this flared gas to be captured and reprocessed for consumption at a reasonable cost making the adoption of flare gas recovery units feasible in the major gas flaring regions of the world.